Foodboxes Delivery

Orderly would like to make their Foodbox delivery technology solution available to all businesses. The technology and proposition allows delivery of foodboxes from businesses both large and small to be delivered directly to customers households, the vulnerable and the NHS.

Already in use with a major supermarket, the platform will be easy to sign-up to, quick to choose a courier, easy to add products and simple reconcile funds. With this, businesses small and large can begin to deliver food boxes.

There are multiple benefits to the project:

* It supports these businesses both small and large
* It stops customers having to leave the house to visit shops (adhering to social distancing and further supporting the vulnerable)
* With the NHS validation service, it allows businesses to prioritise NHS deliveries and deliver directly to hospitals for click and collect.